Enabling Clean Growth of Hyperscale Datacentres

1-VIA is developing high-performance, low-power semiconductor solutions for the datacentre, enterprise networking and high-performance computing markets. 1-VIA aims to enable next-generation 400GbE datacenters by providing energy-efficient, high-speed links and transceivers using state-of-the-art, integrated circuits (IC's).

1-VIA's overall strategy is to leverage its chip design expertise to deliver low-carbon technologies for next-generation datacentres, enabling datacentres to achieve significant improvements in cost and energy-efficiency, thus creating significant value whilst improving the UK's sustainability.

1-VIA aims to contribute towards reducing global warming by increasing power efficiency in datacentres, reducing carbon emissions by **57 Million** **tonnes of CO2,** in turn reducing global warming by **74.19 µ°C** over 5 years (2025-2029). Lower energy consumption would result in a smaller and therefore cheaper renewable or low-carbon energy system, which would enable countries worldwide to further de-carbonise their energy systems which is critical for countries to reach their climate objectives in 2030 and 2050\. 1-VIA will place the UK at the forefront of leading the world to move towards clean datacentres, representing a market opportunity of over **£4.5 Billion**.